Reconciling how the outer core produces geomagnetic jerks and the link with changes in the length of day

Geomagnetic jerks are associated with unpredictable rapid localised accelerations of outer core flow. This
project investigates how these link and influence long-term changes in the Earth's rotation.